Just and Sustainable Transitions: An Interdisciplinary Approach to Understanding Behaviour Change in the Cairngorms National Park

About the project
The University of Edinburgh is inviting applications from suitably qualified graduates for a fully-funded PhD studentship in sociology to research the creation of just sustainability transitions in the Cairngorms National Park. The project focuses on Cairngorms 2030, the Park Authority's new interdisciplinary programme for people, nature and place. It encourages positive behaviour change among individuals, communities and key stakeholder groups and in diverse contexts including transport, climate change, landscape management, healthcare, finance and business and tourism.
Methods and Data
The project will use critical theories of human agency and behaviour change, sustainability transitions literature, and an interdisciplinary methodological approach to support the implementation of Cairngorms 2030, and to analyse its dynamics and impacts. Working colla boratively with the Park Authority, the student will combine primary data collection techniques such as ethnography, observing Cairngorms 2030 programme staff practices and activities and analysis of secondary data collected from participants and activities. The latter includes demographic and equalities data and from qualitative and quantitative indicators developed through the Park Authority's work with the University of the Highlands and Islands. This project will provide a nuanced understanding of the complexities, successes and challenges of the programme and its impact on regional sustainability in a Scottish context.
Expected research outcomes
The project will generate new forms of knowledge and practices that help to achieve more sustainable societies and a just transition in Scotland and beyond. Learning will support more nuanced theoretical and conceptual approaches to sustainability transitions as well as practical insights to be used by the Park Authority. International impact can also arise by considering how learning can be used to support other Parks and regional designations beyond Scotland, thus supporting global sustainability transitions.